Gas detection using microstructured optical fibre

This project proposes to develop a novel gas sensor using microstuctured (for example hollow core) optical fibre, which is capable of acting both as a conduit for light and as a gas sample cell with a long optical pathlength. Gas absorption signatures will be recovered using a combination of tunable diode laser spectropscopy and digital signal processing (DSP) techniques. Engineering challenges include combining the two signal recovery techniques using a single laser diode, finding research solutions to enable gas to enter and exit the hollow core fibre, and assessing the engineering and fundamental effects on system performance and signal to noise ratios.